STARFLOAT - multifloat-spar for enabling the economic exploitation of deep water wind

Floating foundations for offshore wind turbines will allow wind farms to be built further offshore in the deeper

water that exists around the Atlantic Margins of the UK, Europe and southern Africa. For this market to be

realised innovative floating foundation solutions are required to arrive at costs of energy that are competitive

or can better the economics of nearshore wind farms that employ fixed foundations. The Starfloat solution

proposed by Oceanflow Energy involves a novel multifloat-spar structure employing an innovative cost cutting

build, assembly and deployment process to allow the economic exploitation of deeper water wind farm sites. In

many parts of the world and particularly off the south west coast of Africa scarcity of fresh water is a threat to

the existence of communities and an obstacle to their economic development. Placing reverse osmosis fresh

water generating plant offshore powered by electricity from wind energy could displace expensive diesel driven

RO plant. This feasibility study is to demonstrate the viability of the platform technology for economic

electricity production and fresh water generation depending upon the needs of the community.